Edinburgh Napier University and DeltaDNA Limited

To derive business value through developing a methodology to analyse the content of electronic communication between players of free to play multi player online games.